Glaze Ice Accretion and Instabilities

Icing on aircraft and wind turbines changes the aerodynamic profile of a wing, reducing efficiency and posing a significant risk to safety. Managing ice accretions requires energy to melt formations, typically focussed close to the forward stagnation point where supercooled water droplets freeze as they impact. Melting this ice may create different structures aft when the meltwater refreezes as it runs back over the aerofoil surface. The freezing rate of this 'runback icing' is governed by the rate at which latent heat for freezing is transported from the freeze-front within the accretion though the aerofoil surface. This is an example of glaze ice, which is very hard with strong bonding.

Since runback glaze ice starts as a water sheet, it is susceptible to dynamic instabilities that create ribbing formations. These are thought responsible for the increased drag on aircraft and turbine blades. In this work, we will investigate the origin of these instabilities resulting from the interaction of the airflow over the aerofoil, the runback water sheet and the thermodynamic freezing process. This will be achieved through a combination of experiment, scaling analysis and linear stability analysis of the thermodynamic and fluid mechanical equations.